Insert Title Here

My project seeks to understand how the introduction of gendered-self-identification (self-ID) proposed within reforms to the Gender Recognition Act 2004 (GRA) reflects the ongoing neoliberal evolution of surveillant practices, taking up gender-segregated spaces as my analytical sites. I deploy an interdisciplinary queer feminist framework that combines criminological and queer theory to interrogate how the evolution of surveillance systems is significant not only for those categorised as gender-nonconforming or transgender, but (en)genders all subjects. This complies with the ESRC remit for Law and Legal Studies as it is a qualitative socio-legal study that considers how changing methodologies of governance affect society as a whole through the notion of gendered self-surveillance. My project is socially urgent as it contributes to research exploring the changing ways in which citizens behave and how society is consequently structured. Surveillance is a core facet of governance and remains a relevant topic in news media, social discourse, and academic theory. Moreover, the GRA is an ongoing and important issue that will likely remain a contentious topic for some time as proposed reforms continue to be discussed; yet there has been little investigation into the important implications of self-ID upon surveillance practices and community regulation, and the changing relations between the institution and the citizen. As I analyse community spaces, and the institutional and cultural literature around these sites, my research is socially engaged. For these reasons, my proposed project appeals to the ESRC remit that is interested in supporting contemporary and socially engaged research